Development of an Industrial Manufacturing Platform for Adeno-Associated Virus (AAV) production to support Regenerative Gene Therapy products

Gene therapy is becoming an increasingly important method of treatment for a variety of major unmet medical

needs especially in the areas of inherited and rare diseases and diseases of the eye, conditions which are life

threatening or significantly diminish quality of life. Adeno-associated virus (AAV) vectors are currently the

delivery vehicle of choice for gene therapy treatments but the advancement of these treatments into clinical

trials is currently hampered by the lack of scalabilty needed to manufacture these vectors.

The proposed collaboration between Cobra and CPI will develop the scientific understanding to allow scalable

flexibile process to be developed to manufacture AAV vectors. This will enable the acceleration of more

potential products into clinical testing and ultimately new medicinces. This in turn will increase the chances of

treatment being developed for a whole range of these currently intractable diseases.